FXSFIX

FXSFIX will deliver a diagnostic biomarker for use with SOL101, a clinical candidate drug for the treatment of
Fragile X Syndrome (FXS). SOL101 is a first in class drug for FXS which is an orphan disease with no current
clinically available treatments. SOL101 is an inhibitor of p70 S6 kinase 1 (S6K1), a protein recently shown to have
utility in the control of aberrant protein production which is a phenotypic hallmark of FXS and will aim to reverse the
symptoms suffered by patients.